Project FCDC

Project FCDC will productionise a family of unitary DC-DC Converters for high volume production. FCDC will enable the fuel cell, battery pack and traction motor to share the HV bus with no need for a second DC-DC Converter in front of the battery. The FCDC DC-DC Converter is a state-of-the art Silicon Carbide design with an exceptionally powerful CPU capable of managing the constantly varying voltage and power demands of a dynamic system. Having a single DC-DC Converter enables major savings in terms of weight, size and cost.

FCDC will radically reduce the purchase cost of the DC-DC Converter, which in turn will reduce the cost of FCEVs. This will bring forward the date at which fuel cell vehicles reach cost-parity with internal combustion equivalents. In turn, this will accelerate the adoption of zero-emission vehicles. This is especially true of heavy trucks, where Battery -Electric operation is highly problematic given the five tonnes of batteries needed by a 44-tonne HGV.

FCDC enables a novel fuel cell powertrain which will provide truck operators with virtually the same payload as a diesel truck, removing the biggest barrier to adoption of zero emission trucks -- the loss of payload when converting to electric power.

FCDC production will stimulate the growth of the PEMD and fuel cell supply chain.